Numerical simulations of lattice field theory

The Standard Model of particle physics has provided exceptionally precise predictions over nearly 50 years of experimental and theoretical efforts, culminated with the detection of a particle with the properties of the Higgs boson in 2012. Despite its outstanding successes, it is unlikely to be the final description of fundamental physics. Observed phenomena like gravity, the nature of Dark Matter and the naturalness and strong-CP problems are currently outside of the scope of the Standard Model. Providing compelling explanations for these phenomena is thus amongst the most important open problems in contemporary physics.

Whether these explanations can be found in the framework of Quantum Field Theory can only be answered by further experimental and theoretical investigation. Many of the proposed theoretical solutions to the problems above postulate the existence of new, currently undetected, strongly coupled degrees of freedom described by asymptotically free gauge theories. Exploring their non-perturbative regime is thus relevant to many different scenarios of the Physics lying Beyond the Standard Model.

In this project we will explore such regime in different gauge theories using methods Lattice Field Theory. Obtaining the values of the appropriate physical quantities will require large scale Monte Carlo simulations and the related data analysis, that will involve probing new numerical approaches based on AI and machine learning.